Understanding and disrupting social decision-making across adolescence and adulthood

Humans are highly social creatures, spending much of their lives thinking about and making decisions that affect other people. However, whilst the capacity to successfully engage in social interactions is critical, we still lack a clear characterisation of the mechanisms of social decision-making and its brain and behavioural basis (Lockwood et al., 2020).

Recent advances in cognitive neuroscience have allowed us to combine measures of behaviour, computational models of decision-making, neuroimaging, deep brain stimulation, and self-report which can get us closer to understanding why there are differences in social decision-making between people, and the fundamental mechanisms (Ruff & Fehr, 2014; Lockwood et al., 2020, TiCS). Moreover, such models can bridge levels of explanation from neuroscience to psychology.

The proposed project will use these novel approaches to examine the behavioural and neural basis of social decision-making and ultimately to disrupt them using non-invasive deep brain stimulation. First, we will collect big-data samples online from novel computerised tasks measuring social decision-making, combined with computational modelling. Next there will be an opportunity to use functional magnetic resonance imaging (fMRI) to uncover the neural basis. Finally, we hope to use recent advances in focused ultrasound stimulation to disrupt the neural basis.